CFD Study of Wind Turbine Aerodynamics

Performance of wind turbine depends on how the surrounding conditions are taken into account at the point of design. Design parameters are required to be investigated and established in a feasible manner in order to make sure that the design is reliable and at the same time cost-effective. Computational Fluid Dynamics (CFD) method seems the most practical approach in order to recognise an appropriate design.

During the course of this project CFD methods are employed for the aerodynamic simulations of wind turbine aerofoil with respect to different (turbulence) flow conditions similar to what occurs in urban and rural environments. The finding of this project would contribute not only to the cutting-edge design technology of wind turbine but also can be used for aerospace, Micro Air Vehicle (MAV), tidal turbine and gas turbine applications.

This project is entirely computational and involves the use of commercial CFD packages (ICEM and Fluent) and MATLAB programming.